From Empires to Kingdoms: trauma as a Gateway to understanding the Impact of urbanisation, and cultural and environmental change in ancient Sudan

I would like to focus my research on whether subadults, the elderly and the disabled and diseased were treated differently, and perhaps more subject to abuse, in the Ancient Sudan society. I would do this by using healthy adults as a baseline comparison for amounts of trauma inflicted. Research can further be divided by age with in the subadults (pre natal, babies, infants, children and teenagers), geographical location of the individuals, economic status of the individual and gender of the individuals. By studying these, we can see if trauma and abuse was influenced by social, geographical and economical divides, as well as demographic, which in turn could inform us about what the societies at the time thought was acceptable, taboo, and any rules they might be following. For information of their economic status, analysis of the artefacts and personal items found with the individual would be needed.

As well as being able to help further our understanding of Ancient Sudan, and the social climate through different periods, an increased understanding of how to analyse and recognise trauma amongst different ages and pathologies will also benefit the research of forensic anthropology and perhaps medicine.